Collecting Conversion: Unpacking Polynesian Missionary Collections at the British Museum

Held in the British Museum's Oceania collection since 1890, some of the related artefacts have gone on to become the most admired and famous works of Polynesian art. Many more have remained in storage and are largely unstudied and unknown to museum audiences and source communities alike. They constitute the most important assemblage of ancient Polynesian ritual artefacts held anywhere in the world.

In January 2023, a number of key artefacts obtained by the LMS, including the figure of A'a from the British Museum's collection, returned on loan to Te Fare Iamanaha, the Museum of Tahiti and the Isles - the first time they will have been seen in their region of origin for approximately two hundred years. This physical return provides an opportunity to explore responses to these historic artefacts, to confront the narratives through which their presence in Europe has been understood, but also to document contemporary narratives of conversion in Polynesia.

In line with the aims of the British Museum's masterplan, this project will work collaboratively with communities of origin, including Pacific heritage institutions such as Te Fare Iamanaha (Museum of Tahiti and the Isles) and Cook Islands Library and Museum, to research the provenance of London Missionary Society collections as well as their contemporary significance.